FarmBalance Project

FarmBalance will establish an Intelligence-as-a-Service (IntaaS) platform that merges environmental and commercial data to allow farms to increase their resilience and the value of their natural capital and monetise this through their supply chains. This will be developed using a 650-acre calibration site in Northeast Scotland, anchored to the wider Scotch whisky sector and key supply chain partners.

The platform will be innovative throughout the development process -- taking a wide range of traditional and novel environmental field and remote sensing measures, validating and calibrating them with scientific input from a leading research institution, to down-select a range of key environmental derivatives and metrics based on technical validity, economic viability, practical applicability for farmers and supply chains, and scalable criteria. These will be applied to commercial data to provide actionable information for farmers.

This will drive sustainable practices, resilience and wider environmental benefits, and allow farms to add value to their supply chains by passing these through to end customers in the form of price premiums based on improved security of supply and evidence of environmental benefit outcomes such as healthy soils, woodland carbon and enhanced biodiversity. FarmBalance will fuse cutting-edge sensor data to train a multi-variate machine learning model that will generate a balance of nature, soil, carbon, and agricultural indicators to allow automation and cost-effective scale-up nationally for more resilient farm management and holistic, nature-positive, land stewardship.